Satellite testing and satellite operations from home

The innovation of the solution is intrinsic to the process. Using open-source libraries and cloud services providers we are going to change entirely how the AIT phase of a satellite is run, in all but the Vibration, Electromagnetic and Thermal-vacuum test phases.

With only 1 engineer in the clean-room controlling the power systems, several AIT engineers will perform reference functional tests from each of their homes, and will receive real-time telemetry from the satellite.

Supported by standard business videoconference tools, the remote engineers will coordinate with the onsite staff to trigger specific actions requiring physical access, and will share and evaluate the results of the tests executed from home, gathering all the data in the cloud for later post-processing.

All this will happen in a simultaneous, multi-user access, which is currently not available in the on-site system. This will also bring reliability to the system, since the overall data gathering and processing chain will be performed in virtual machines on the cloud, which can be backed-up and replicated in a matter of minutes, and to which users access by means of end-to-end encrypted internet protocols based on our standard corporate internet credentials, without the need for VPNs.

The same process applies to remote mission operations, which now will feature the possibility of simultaneous multi-user access, enabling the distributed team of mission operators to still receive telemetry and insights of the satellites health status, and to control them, following the assigned rights to each of the users.

This is to be a containerised software image that relays the information to/from the cloud server, and the associated software on the server that allows access and visibility to the data.

The Extension of Impact phase will support the operational procedures of the flight team with the set of tools previously developed. The flight team procedures are the set of pre-defined actions that the satellite operators create to know how to face different scenarios when operating the satellite. Traditionally, this would be made mainly by reviewing subsystem documentation and manuals. For this extension, Open Cosmos would use the developed software tools infrastructure to test and verify those procedures in a simulated scenario using the user interfaces of the real remote control center, increasing the impacts of your developed infrastructure on the ongoing missions and bringing benefits to the industry by validating the remote approach to additional tasks. This would also be directly applicable to future missions where the satellite operations might not belong to Open Cosmos.